University of Essex and MSX International Limited

To develop a predictive, self-learning model for automotive warranty expenditure with reference to a broad range of factors ranging from product quality to dealer and customer behaviour.